Centre for Population Change

Building on the achievements and lessons learned from CPC-I, the scientific programme for CPC-II reflects both continuity and change, with the continuation of a focus on fertility and family formation and on migration, but with the inclusion of new dimensions of mobility and the exploration of the implications of increasing longevity and the changing life course, as well a new cross-cutting theme focussing on how demographic change affects and is affected by patterns of intergenerational relations and exchange. We also plan to continue our work on innovative methodologies and new approaches to modelling population change.

Our research in CPC-II will be organised around the five thematic areas of:
1. Fertility and family change
2. Increasing longevity and the changing life course
3. New mobilities and migration
4. Understanding intergenerational relations & exchange
5. Integrated demographic estimation and forecasting

These thematic areas explicitly recognise the dynamic interaction of the individual components of population change both with each other and with economic and social processes. The first three themes reflect the three main components of population change: fertility, mortality and migration, and build on the scientific progress and achievements of CPC-I, extending the research agenda to address new and emergent areas. The rise in life expectancy is one of the greatest achievements of the twentieth century. CPC-II seeks to investigate the implications of longer lives, and a growing number of older people, for society and the economy. We also address the changing shape of the life course, exploring how the timing, sequencing and duration of demographic and socio-economic events are interacting to restructure the life course, how this may vary between and within cohorts and the implications of such changes for the design of life course-sensitive social policy. In terms of migration, the focus in CPC-I was on the demographic and socio-economic implications of national and transnational migration, including labour and housing market impacts. In CPC-II we will research 'new mobilities', 'new' both in terms of the drivers of movement but also in terms of the changing contexts of migration. We will offer original insights in areas such as the migration consequences of recession on mobility trajectories in terms of adaptation in situ, return or onward mobility, and the role of income expectations on emigration duration spells.

Understanding how trends such as the ageing of the population, changes in family formation and dissolution and increased mobility (spatial, economic and social) are both shaped by and in turn shape international relations and flows of support is essential for assessing the role of the family beyond the household and for debates around intergenerational solidarity and justice. Such areas will be explored through the new cross-cutting theme, explicitly focussed on understanding intergenerational relations and exchange in the context of demographic change. Finally, one of the most notable successes of CPC-I has been in the area of innovative methods and modelling, and CPC-II will continue to work at the cutting edge of developments in demographic modelling, collaborating closely with ONS and other national statistical agencies.

CPC-II will continue its contribution to three areas identified by the ESRC as of key importance: the design of academic research with a consideration for its policy implications and a high impact on the wellbeing of persons in society; the incorporation of a significant capacity-building element in the research programme with the training of emerging social scientists in the multi-disciplinary area of population change; and the exploitation of existing and newly-available sources of quantitative data, some of which are core ESRC investments. Continued engagement with ONS and NRS and other users will ensure our research remains timely and relevant.

Potential impact
CPC's research activities look to have both academic and societal impact, with our results being taken up and used by policy makers and practitioners. The beneficiaries of CPC research are numerous, and we see our research as having direct and indirect benefits for the whole of society. With this in mind, we have identified the following key beneficiaries:

The research community - this includes the disciplines of demography, economics, geography, gerontology, sociology, social policy and social statistics, but also extends to inter-disciplinary and international research. We plan to maximise the impact of findings by maintaining a strong presence in the research community through participating in conferences, workshops etc. to disseminate and receive research, build networks and utilise knowledge exchange opportunities to progress research and contribute to future discussion.

ONS and NRS - partnering with these organisations ensures CPC's agenda is both informed by and informs the user community. The contribution to improving demographic statistics is mutually beneficial to improving reporting for both ONS and NRS, and improving the basis of CPC's, and wider, research.

The ESRC - CPC research benefits the ESRC by feeding into the agenda to support independent, high quality research which has an impact on business, the public sector and the third sector. CPC research and its dissemination also raises the profile of ESRC as a funding body.

Other Government departments - through dialogue with Chief Scientific Advisors, tailored briefing papers, tailored seminars/ sessions to other senior level staff, the provision of evidence to Select Committees as well as more general dissemination workshops, CPC expects its research to be highly beneficial to a range of Government departments including the Departments for Work & Pension, Business Innovation & Skills, Communities & Local Government, Education, Health, DECC and DfID.

Local authorities - CPC research benefits LAs in providing research findings on migration patterns, employment, fertility trends and the needs of an ageing population which can aid in planning and predicting service needs and requirements. This will be of particular benefit following financial recession with state cutbacks and public services due to change significantly.

Third sector organisations - CPC expects to continue its collaborative work with organisations such as the Joseph Rowntree Foundation, Nuffield Foundation, Age UK, International Longevity Centre UK and Population Europe. Working in collaboration strengthens the impact of the research and resulting messages for getting it into the relevant consciousness.

Other research centres - CPC will continue its close collaborative relationship with other research Centres, such as CRFR, ICLS, COMPAS.

Professional associations - CPC expects to benefit relevant professional associations by supplying research findings and participating in events to further discussion and progress through their forums of debate: conferences, technical meetings, networking events, policy statements, and magazines or journals.

Members of the public - this happens both directly through members of the public gaining a wider understanding and interest in population change through public engagement events. Through work with schools, CPC also hopes to inspire a new generation of researchers, as well as bringing the issues surrounding population change to the attention to a new generation of voters and policy makers. CPC also expects its research to indirectly benefit the general public though policy changes that have come about through CPC's engagement with the various users mentioned above.

Media - CPC has increasingly become a first port of call for journalists looking for evidence on population change, and so the research is beneficial to the media by providing evidence that can substantiate many topical news stories.